Bright IDEAS Award: Plasma-olyte

There are many ways to manufacture materials that can improve the quality of peoples' lives. We are surrounded by smart materials and we are under a lot of pressure to come up with more efficient and clever ways for making these materials. Very often ways of making materials remains unchanged because they work and don't need to change, or because there is still a demand. Electroplating (or electrodeposition) is one such technique that has changed little in the last few decades. However, increasing demands on functional materials has meant that materials synthesis needs to evolve and challenge the demands of the 21st century. The work proposed in this proposal aims to provide a new way of creating coating on surfaces for a myriad of different applications from deposition of catalyst materials for fuel cells and photovoltaic cells to anticorrosion coatings and anodisation of aluminium for aerospace metal finishing. The heart of this creative idea that makes this work unconventional, is the consideration that a plasma as an electrolyte, in the same way as a liquid containing salts creates a suitably conducting medium to support electrodeposition. This is a simple idea that as yet has not been tested and has been almost totally overlooked. The advantage here is that in plasma, reduction (or oxidation) of very stable materials will be possible, due to the absence of any solvent. Performing electrodeposition in liquid phases is limited due to the potential window set by solvent breakdown (oxidative and reductive limits), in absence of solvent the potential window is vastly extended. The method proposed here utilises atmospheric pressure flame or discharge plasma that will act as the electrolyte and a carrier for metallic precursors.Two areas will be investigated during this project; both have huge technological and environmental impact; (1) for the deposition of noble metal oxides catalysts, with precise control of redox state and morphology for dimensionally stable electrodes for efficient fuel cells. (2) Deposition of corrosion resistant coatings onto low value metals substrates (with high tensile strength) such as carbon steel for corrosion protection. The advantage over any other coating technology is the fact that no caustic chemicals are used in the process. This idea provides a single step method of depositing required chemical state of deposit rather than rely on post processing. It is realistic that once the process is proven through this work, the technique will develop into a major tool in the UK manufacturing arsenal.The expected impact of this work will be to create commercially valuable transformative technology for the management of gaseous emission worldwide in energy related fields. In addition, the work is expected to develop further into a significant academic research.

Potential impact
The impact of this work will primarily be a direct result of the utility of a new and novel materials synthetic route which will enable the synthesis of materials with known properties in an energy efficient and streamlined process. This programme of work represents the development of real world applications of an emerging research area; plasma electrochemistry. The work is speculative but is supported by a substantial body of work in the materials, chemistry and electrochemistry literature. This deposition or surface modification process is anticipated to have far reaching applications in the future. This 18 month project will focus on three areas to prove the concept and the science through carefully selected sub-projects; deposition of catalyst materials for fuel cells, anticorrosion coatings and anodisation of aluminium for aerospace metal finishing. Once milestones have been achieved and the appropriate protection on technology has been approved we can publish and present this work at high impact academic conferences and journals both academic and industrially focused. The focus will be to collaborate with appropriate partners to complement our expertise to develop the technology further and in the longer term exploit the technology. Exploitation is a realistic prospect for this work both in the short term (i.e., within the time scale of this project) and the long term (>5 years). The PI has already had consultations with UCL business, once proof of concept has been demonstrated the appropriate patent application(s) will be filed to protect the IP.